Resolven Project

Ryppel is utilising an open innovation model, working with technology partners wherever
possible to develop solutions that meet real market needs. This project will focus on firming
up the market requirements and size, enabling Ryppel to make an informed choice about its
marketing strategy and raise the required funds to develop a successful solution to a real
world need.